The Combinatorics of Kinetically Constrained Models

Kinetically constrained spin models (KCSMs) are interacting particle systems which were introduced in the physics literature close to forty years ago to model liquid/glass transition and more generally so-called \glassy dynamics". One of the simplest such models is the East Model. In spite of its `simplicity', there are very few exact theorems about this model, even in low dimensions. My hope is that Julien will make progress with some of the open problems.